Rook

We are building a mobile app, that grants location-based free access to books. When a user of our app is in a predefined location (cafes, hotel, airport, hospital etc) they will be able to read any of our ebooks for free, when they leave that location they must pay to keep reading or visit another one of our locations.